The making of a modern estate: employment & service at Chatsworth in the 20th century

The aim of this project is to use the extensive archival materials in the Devonshire Collection in order to gain an understanding of the wider community who have lived and worked at Chatsworth during the twentieth century, brought together by relationships of work and service. It will employ an interdisciplinary linguistic-historical approach to explore the changing relationship between masters and servants, employers and employees in the twentieth century.